Simulating quantum circuits with few fermionic non-Gaussian gates using tensor network contractions

Simulating quantum circuits with few fermionic non-Gaussian gates using tensor network contractions
A new generation of quantum computing technologies has surpassed our ability to directly simulate and verify its generic behaviour using classical computers. The state-of-the-art approach is now shifting to the development of application-specific classical simulation methods which are based on powerful Tensor Network approaches. They have found numerous applications for quantum computing. One of them is verifying the accuracy of computations on current, noisy quantum computers. By comparing the results from a tensor network simulation with those from the actual quantum device, researchers can assess how well the hardware is performing. Secondly, they play a key role in emerging quantum circuit 'knitting' techniques, whereby a large quantum computation is partitioned into smaller instances each requiring fewer qubits to compute.

Tensor networks represent a powerful tool for understanding quantum computational processes in the 'high complexity' regime. To that end, I wish to develop new theoretical approaches for approximating tensor network contraction algorithms, building on the work of Prof Strelchuk and apply these techniques to circuits that occur in practical contexts - the ones with a bounded number of fermionic (non-gaussian) gates. Simulating fermionic processes is going to be one of the major uses of quantum computers due to their prevalence in physics. It is likely that in the near future, we will widely have access to small-scale quantum computers, and will require an intermediate way to use them.

It is currently assumed that large fermionic non-gaussian gates cannot be efficiently simulated on a classical computer, and it is likely to be so in general (unless BPP=BQP which is believed not to be true). However, by focusing attention on weakly fermionic gates and imposing a sublinear depth of quantum circuits involving these gates this opens up opportunities for tensor network-based contraction methods. This is an exciting stepping stone for simulating fermionic non-gaussian processes, whilst also being useful until quantum computers reach the same scale as present-day classical computers.

I wish to gain a rounded and interdisciplinary approach to quantum computing - many of these problems are chemistry and physics-based in nature so it is challenging to discuss them from that angle. However, to make major improvements to tensor network contraction methods a deep knowledge of graph theory is required. Following this, I intend to ensure that tensor network contractions are an appropriate tool for quantum circuits with few fermionic non-Gaussian gates, and would provide useful insights. And if this fails, I wish to understand why. With sufficient time I also aim to investigate broader classifications of quantum circuits to see if there are any other good candidates for tensor network contractions.